TevvaDrive 3.0. Range Extended Electric Trucks with UK designed and build E-motors and batteries

The TevvaDrive 2.0 project builds on Tevva Motor's success in pioneering range extended delivery trucks. Working with client UPS in London, Tevva has already shown that a 7.5 tonne truck using a small diesel engine, from a Ford Focus, to charge batteries which in turn provide power to a traction motor, can reduce fuel usage by 50% whilst eliminating harmful tailpipe emissions in cities. This project builds on this success by taking a highly innovative approach to reduce drivetrain cost, making the vehicles cost effecitive to future clients. Tevva will work with Newcastle University whose highly innovate motor and generator design will both charge batteries and drive the wheels; this drive represents unique UK developed technology which eliminates the need for rare earth magnets and complex vehicle cooling systems. Secondly Tevva will work with Vayon in order to make use of batteries from the Nissan Leaf in these trucks; this will dramatically improve the affordability of the truck, take advantage of the high energy density of these batteries (doubling range or halving battery mass) and even allow the use of 'second life' batteries. These second life batteries are those that have through use reached 80% of their orgininal capacity, no longer usable in a car they are still ideal for use in a truck.